Advanced Regulatory Innovation EcoSystem (ARIES)

The Advanced Regulatory Innovation Ecosystem (ARIES) project aims to develop an AI-based digital platform that supports regulators in collaborating more effectively within their organisational boundaries, across different regulatory bodies, and with government policy teams globally.

ARIES aims to enhance the alignment of regulatory policies with industry practices, fostering more agile and evidence-based regulation.

ARIES will deliver a sophisticated toolset to map regulatory challenges, connect problem owners, and highlight solutions through AI and machine learning.

By fostering a more interconnected regulatory network, ARIES will contribute to more effective and collaborative regulation, ultimately benefiting consumers, industry, and government policy.